Hybrid Net Shape Manufacturing by Isostatic Pressing (HyNIP)

A novel Net Shape Manufacturing process will be developed which enables precise complex parts to be created without the need for extensive machining. The process is based on isostatic pressing of powder in a mould (canister) to produce a fully dense, high integrity part. One key benefit of the HyNIP process over Hot isostatic pressing (HIP) of powder is that it will eliminate the need to employ sacrificial metal canisters which are expensive to produce and must be stripped from the finished part by machining/etching. This makes the new process much more attractive from both a cost and environmental perspective and could increase the use of high integrity powder metallurgy processes.